Low Salt snack product

Filberts Fine Food with support from the Technology Strategy Board has launched the snack market first Low Salt, savoury olive snack, that can be safely stored in scholl and office snack boxes at room temperature. making a healthy contribution to the nations snack diet si key to this range success, its successful launch has also created much needed local employment within Somerset.